Established Career Fellowship for Professor Catherine Mitchell

Innovation, Governance and Affordability for a Sustainable and Secure Economy

Tackling climate change, whilst ensuring energy security and affordability are key issues facing energy the system within the UK and internationally. The goal of moving towards a more sustainable, low carbon economy implies the need for a radical transition in the way that energy is both supplied and used. Such a change not only links to the technologies that are developed and deployed, but also the wider political, social, and economic institutions and infrastructures in which they are embedded or with which they are connected, including all of the actors within them. This is a dynamic and complex process and the interactions between all these factors and the choices made by the different actors within the energy system, such as policy makers, large firms, new entrants, investors, end users, etc will all influence that way the change occurs - i.e. energy governance.

This research will focus on the relationships between innovation, governance, energy demand and affordability. It will do this by exploring the means by which interactions take place within the energy systems and their implications for innovation in respect to carbon targets, technology deployment, investment, new practices, customer involvement, energy efficiency, and the total cost of energy for customers. Specifically the research will consider the relationships between institutions, policy design (such as rules and incentives within the gas and electricity systems (markets and infrastructure), industry structure, incumbent and new entrant company strategies and decision-making processes and consumer practices. It will do this by primarily following the relatively simple causal relationships put forward by political and institutional economic theory. More complex theories of innovation (the multi level perspective and the coevolutionary theory of change) do consider governance but not in great detail. Incorporating the overall methodologies of these more complex theories will add rigour to our analyses, and also enable an expansion of the discussion of governance in both the MLP and co-evolutionary innovation theories.

The programme will do this over four years in four countries with very different innovation histories. In particular, it will analyse the implications of different innovation and governance relationships on the success or otherwise of energy demand reduction and issues of affordability. Finally, it will analyse the implications of the findings on long term strategic innovation in energy systems, building upon, and contributing to, the literature and analysis of socio-technical transitions, coevolutionary analysis, institutional economics and policy paradigms. The outcomes will lead to a better understanding of how the transition to a sustainable, low carbon energy system, can occur.

The research team is being lead by Catherine Mitchell from the Energy Policy at Exeter University and is supported by a high level expert panel. This includes UK and international academics working on transition theory, representatives from large and small energy companies, the UK energy regulator, as well as practitioners from the wider energy community who work with a range of stakeholders from across the energy sector. The research will be carried out in respect to the UK energy system and with international comparative analysis within Denmark, Germany, California and Texas.

Potential impact
We anticipate that this research will provide a wide range of benefits to multiple audiences including those directly involved with, or with an interest within, energy systems and the transition to a low carbon economy. This therefore includes the UK and EU which is looking for evidence to support strategies towards a low carbon future through a holistic approach embracing technological, political, economic and societal factors. We expect the research to be of interest to those working within the academic and research communities, but it will also have a much wider reach, given that it is linking political, institutional economic and innovation theory with practice, to better understand how energy systems evolve. The individuals and institutions in the comparative countries will also receive the program outputs as they occur, so the impacts will begin to multiply. As such, the research will reach much further afield than academia, being of interest to energy companies (big 6 and new entrants), transmission and distribution companies, organisations involved with rules and regulations (eg Ofgem), and policy making (including BIS, DECC, NGOs), as well as those involved within technology development and deployment from across the innovation chain, investors, customer groups and civil society, such as transition towns. The research will feed into UKERC, knowledge transfer networks and international organisations such as the IPCC. The part-focus on the demand side and affordability will also be of interest to Government and Ofgem, as well as consumer groups, local authorities and energy users more generally.

In respect to the benefits that this wide range of stakeholders will gain, the project's approach focuses on governance and innovation of energy systems will help to identify potential governance structures to speed up the transition to a low carbon society at a cheaper cost. The research also intends to link theory to practice, helping the broad energy community to understand innovation that has previously occurred, and why. This will build out the collective understanding for those interested in theory, but will also be practical in nature, informing policy makers on how to better enable the transition to a low carbon energy system. The focus on innovation, governance and affordability, will be an important part of the jigsaw in understanding cost implications for energy system in respect to supply and demand and more broadly the competiveness of the UK economy. By identifying the way in which governance does impact and could impact on the future energy system, will also play an important part in understandings of how the UK can better position itself to meet its 2050 targets.